In vitro correction of the premature ageing syndrome, dyskeratosis congenita, by retroviral mediated gene transfer

Technical abstract
Dykeratosis congenita (DC) is a severe inherited condition characterised by bone marrow failure, muco-cutaneous abnormalities and an increased predisposition to malignancy. The main cause of premature mortality in DC is aplastic anaemia (bone marrow failure). Current treatment is essentially limited to the use of bone marrow transplantation from a matched sibling donor; in most situations this will not be a treatment option. The recent identification of two of the genes mutated in DC (DKC1 and TERC) makes DC now an attractive candidate disorder for gene therapy. In particular, evidence suggests that phenotypically corrected cells should possess a growth advantage over affected cells. DC shares this characteristic with inherited immunodeficiency (X-SCID), in which successful retroviral mediated gene therapy is now a clinical reality.

We will use retroviral vectors to transduce DC-patient B cell lines and cells obtained directly from peripheral blood and bone marrow. The B cells lines will be assessed for correction of the DC defect by analysis of cell proliferation, apoptosis and telomerase activity. Primary cells will be analysed by standard haemopoietic colony assay and a haemopoietic progenitor self-renewal assay (CFU-GM re-plating). In addition, we will investigate transduction of murine embryonal stem (ES) cells, in which the gene affected in X-linked DC (dyskerin) has been inactivated. These latter experiments should help us to better define the precise criteria required for a positive therapeutic outcome in DC patients.

The results of gene transfer into these different cell types will enable us to determine the optimal conditions for delivering haemopoietic gene therapy in DC and aplastic anaemia patients. These studies may also facilitate the development of gene therapy for other haematological disorders such as sickle cell disease and thalassaemia. Finally, they will provide a unique opportunity to determine whether telomere rejuvenation is possible in humans and if this results in amelioration of disease features.